Can the Social Value Exchange be supported by a scalable and interoperable system?

The Social Value Exchange matches government suppliers with community organisations: the former compelled by law to give resources to local communities; the latter needing resources to deliver projects to help local people. We use market design to optimise user outcomes. We can leverage £210bn of public contracts each year to maximise resources for communities, hitting the sweet spot: maximising resources for communities at a fair price for suppliers to pay for their Social Value obligations.